Electric scooter with integrated communications and control for personal ownership

Personal Light Electric Vehicles (PLEVs) are becoming increasingly commonplace in cities across the world due to their potential to address a range of issues plaguing urban transport: road congestion, air pollution, noise, and over crowded public transport. Electric scooters represent a promising variant of this sector, because they offer superior portability when compared to bikes and do not require physical exertion. Covid-19 has further enhanced the benefits of owning an electric scooter by reducing the load on public transport and eliminating the risk of cross contamination from shared use vehicles

Until recently, most people's access to e-scooters has been through sharing schemes. However, as with bikes and other small vehicles, personal ownership is likely to become an important transport option.

Taur Technologies is developing a stand-on electric scooter for ownership that is engineered to meet the daily transportation needs of people living or working in cities, in terms of road-worthiness, safety and portability.

This project is focused on developing the integrated control systems required to bring innovation to the ownership of personal electric scooters by addressing the following distinct areas:

* Control systems: Taur is developing a fully integrated control system and this project supports the development of the key modules and connectivity required to create a safe and reliable electric scooter.
* Portability: When considering the potential for the mass adoption of e-scooters, the ability to integrate them with public transport is vital. Taur is developing patent-pending systems to significantly improve the portability and storage characteristics of e-scooters.
* Connectivity: Taur is investigating the remote management of battery performance, to substantially increase the lifetime of battery systems, by utilising low-cost communications. Furthermore, adding a security layer will help prevent the increasingly commonplace theft of personal vehicles.